Health UK Parliament Thematic Research Lead

The Parliamentary Thematic Research Lead on Health, will be embedded in the UK Parliament, working alongside parliamentary staff. This lead role will bring the research perspective to work carried out by select committees, libraries and Parliamentary Office of Science and Technology (POST).

The role will include leading horizon scanning and futures work and supporting parliamentary staff to take a strategic approach to planning their work programmes, including supporting the development of committee Areas of Research Interest.

The Thematic Research Lead will identify upcoming needs for Parliamentary Academic Fellows and opportunities for co-production of briefings between academics and Parliamentary staff. They will connect and expand their networks (including research, learned societies and industry) to support parliamentary activities and will liaise with those in the Government CSA Network team. This will enhance engagement with those working in research to policy, fostering collaboration and knowledge exchange.